Portable Hydration Monitor

The innovation is a portable, accurate, non-invasive wireless device to continuously and automatically monitor the hydration status of individuals in real-time so that dehydration can be avoided and associated morbidity and mortality prevented. There are no existing methods or apparatus that can provide this combined functionality and the resultant technologies will enable multiple applications to significantly improve current care and drastically increase the number of individuals who can be monitored in global markets from healthcare to defence.
This feasibility study will aim to validate the underlying physiological principle through exercise trials and data gathering to derive algorithms and new product development.